Resonators and lasers for biological sensing

In this project, mechanically flexible resonators and lasers will be developed and validated for biological sensing and imaging.

In the beginning of the project, there will be an introduction to cell biology and training on cell culture techniques, so that the student can broaden his knowledge on biology and familiarize himself with biological concepts. Apart from this, great emphasis will be given to the development of experimental physics skills.

Optical resonators are essential for the generation of laser light. They also provide exquisite sensitivity to small environmental changes. By implementing optical resonators or complete micro-lasers into living cells or tissue, the project will study in detail the different processes that cells undergo. A particular focus will be on measuring in 3D the forces present in living tissue. A further possibility is development of mechanically flexible light guiding structures, again intended for biomechanical sensing, but possibly also to facilitate imaging at depth.